Round 13 - Areca Design

The Areca Design team has development expertise, which involves the creation of brands from scratch. As well as repositioning and reconfiguring existing brands, we develop new offers, naming and brand portfolio architecture. We will encapsulate what your brand stands for and bring it to life as a powerful and compelling brand message across all consumer touch points: brand and corporate identity, packaging, advertising, websites and exhibitions. No matter the size of your organisation, Areca Design can provide a professional and relevant logo design that mirrors the business personality you wish to promote. Other services include: integrated marketing support; augmented reality, brand design, brand management, brand promotion; graphic design; brochure design; photography, video AV production; exhibition stand design, pop-up banner displays, roller banner displays; internet marketing, website design, search engine optimisation SEO, email marketing, internet media marketing, branded corporate gifts, branded clothing, direct mail, advertising, social media marketing support, blogging.